Soft touch connectors

SmartLife's soft touch connectors are a disruptive and positive step change in the fusion and mass manufacture of soft materials and hard electronics; Wearables are designed to work together to either collect data, introduce activation or connect communications devices inter-operably. This solution creates ease of use and low cost for wearers and suppliers alike.